Design and modelling of piezoelectric transformers.

Jack has constructed analytical and empirical models of piezoelectric transformers, linking their equivalent circuits to their physical parameters. He has used these findings to produce a set of design rules, including loci of design parameters where performance is inhibited by unintended spurious modes. The research has been augmented with new measurement and parameter extraction techniques for practical devices. We expect the project to end with the development and proof of piezoelectric transformers for new applications.